Xedesto Product Placement Technology

ERVX has developed a technology driven framework (‘Xedesto PPF’) which would potentially increase the adoption andeffectiveness product placement. The 3 solutions which comprise the framework require further Research & Development inorder to be commercialised.